Digital Twin Exemplars

Data Performance Consultancy (DPC)are smart city specialist and more recently have been looking to align the smart city agenda with that of the digital twin. It is our belief that the two are synergistic and that the creation of consistent information management frameworks (IMF) that are standards based, is essential to develop operational and analytical insight for cities, communities and places to understand how to create social impact. The aim of this project is to develop relationships within Indonesia to pioneer this space and to look at the way data is perceived on an international level and how we can build relationships that align strategic objectives.

DPC are looking to build a federated system that secures the data pipelines and feeds this into a Information management framework, the system will be called Buttress, this will require significant stakeholder engagement to realise what clients regard as being relevant information when they are trying to assess outcomes.

This project will look to utilise UK expertise through partners such as The National Digital Twin Hub, Oxford University Big Data Institute and Liverpool John Moores University.